Migraine Neuro-immune interactions Endometriosis

Migraine and endometriosis are both common and disabling conditions that cause chronic pain and disrupt normal body functions in similar ways. While migraine is more frequent in women and endometriosis exclusively affects them, both diseases tend to peak in pain during menstruation. Despite affecting around 20% of women, endometriosis remains underdiagnosed and under-researched in Europe.
Clinical and preclinical evidence suggests that both conditions share common biological mechanisms, particularly involving pain-related molecules, hormones, and immune cells. We believe that it is the interaction between these three elements—especially the hormonally regulated cross-talk between immune cells and neurons—that drives pain in both diseases. However, how exactly these components influence one another is still unclear.
To fill this knowledge gap, we have assembled an international, multidisciplinary team within MiNE, bringing together experts in clinical pain neurology, gynecology, endometriosis, chronic pain models, human sensory neurons, organ donor tissue, neuro-immune interactions, and statistical genomics. Our research will focus on three main areas: understanding how pain-related molecules and hormones affect immune cells; examining how these immune cells, once influenced by hormones, affect pain-sensing neurons; and exploring ways to interrupt this harmful interaction in order to reduce nerve sensitivity and pain behaviors.
These studies will use both human cells and animal models and will guide the development of better treatments. We hope this will ultimately lead to clinical trials, the discovery of new painkillers, and the possibility of repurposing existing drugs. By deeply comparing migraine and endometriosis, MiNE aims to uncover shared causes of pain and open new paths toward better care for the millions of women suffering from these chronic, painful conditions.